The University of Sheffield And Williams Grand Prix Engineering Limited

To develop high-fidelity computer models of high-speed electromechanical flywheel storage and power system model, to analyse their dynamic performance and develop robust control strategies.